ICURE Aid for Start Ups Cohort 4 - Aston Particle Technologies Limited

Aston Particle Technologies offers a one-step particle engineering technology that processes drug without the

use of solvents and heat. Its USP lies in delivering enhanced particle properties for challenging drugs (high dose,

moisture sensitive or heat sensitive) at low cost.